Transforming networks - building an intelligent optical infrastructure (TRANSNET)

Optical networks underpin the global digital communications infrastructure, and their development has simultaneously stimulated the growth in demand for data, and responded to this demand by unlocking the capacity of fibre-optic channels. The work within the UNLOC programme grant proved successful in understanding the fundamental limits in point-to-point nonlinear fibre channel capacity. However, the next-generation digital infrastructure needs more than raw capacity - it requires channel and flexible resource and capacity provision in combination with low latency, simplified and modular network architectures with maximum data throughput, and network resilience combined with overall network security. How to build such an intelligent and flexible network is a major problem of global importance.

To cope with increasingly dynamic variations of delay-sensitive demands within the network and to enable the Internet of Skills, current optical networks overprovision capacity, resulting in both over- engineering and unutilised capacity. A key challenge is, therefore, to understand how to intelligently utilise the finite optical network resources to dynamically maximise performance, while also increasing robustness to future unknown requirements. The aim of TRANSNET is to address this challenge by creating an adaptive intelligent optical network that is able to dynamically provide capacity where and when it is needed - the backbone of the next-generation digital infrastructure.

Our vision and ambition is to introduce intelligence into all levels of optical communication, cloud and data centre infrastructure and to develop optical transceivers that are optimally able to dynamically respond to varying application requirements of capacity, reach and delay. We envisage that machine learning (ML) will become ubiquitous in future optical networks, at all levels of design and operation, from digital coding, equalisation and impairment mitigation, through to monitoring, fault prediction and identification, and signal restoration, traffic pattern prediction and resource planning. TRANSNET will focus on the application of machine techniques to develop a new family of optical transceiver technologies, tailored to the needs of a new generation of self-x (x = configuring, monitoring, planning, learning, repairing and optimising) network architectures, capable of taking account of physical channel properties and high-level applications while optimising the use of resources. We will apply ML techniques to bring together the physical layer and the network; the nonlinearity of the fibres brings about a particularly complex challenge in the network context as it creates an interdependence between the signal quality of all transmitted wavelength channels. When optimising over tens of possible modulation formats, for hundreds of independent channels, over thousands of kilometres, a brute force optimisation becomes unfeasible. Particular challenges are the heterogeneity of large scale networks and the computational complexity of optimising network topology and resource allocation, as well as dynamical and data-driven management, monitoring and control of future networks, which requires a new way of thinking and tailored methodology.

We propose to reduce the complexity of network design to allow self-learned network intelligence and adaptation through a combination of machine learning and probabilistic techniques. This will lead to the creation of computationally efficient approaches to deal with the complexity of the emerging nonlinear systems with memory and noise, for networks that operate dynamically on different time- and length-scales. This is a fundamentally new approach to optical network design and optimisation, requiring a cross-disciplinary approach to advance machine learning and heuristic algorithm design based on the understanding of nonlinear physics, signal processing and optical networking.

Potential impact
TRANSNET is focused on one of our society's greatest technical challenges and economic drivers with impact on public, business and government activities. The question of how to ensure the availability of ubiquitous, high-capacity, low-delay, resilient and secure digital infrastructure, likely to transform and improve people's lives, forms the subject of our proposal. Every sector of the population and Government/private agencies is likely to be affected (well reflected in the participating team of project partners). TRANSNET's programme, though the approach of cross-disciplinarity and co-creation, will allow new digital application markets to become a reality with new approaches to build adaptive intelligent optical network that is able to dynamically provide capacity, where and when it is needed. TRANSNET will have numerous means of creating impact, from the people involved, the knowledge created, to the impact on the economy and broader society.
A. People: TRANSNET will impact the UK and international science and engineering ICT communities by training a new generation of researchers that are able to operate at the interface between optical fibre communication and machine learning, hence creating a pipeline of highly skilled people.
B. (i) Knowledge: TRANSNET will impact through knowledge creation with a focus on dissemination, advocacy and the public understanding of science. Dissemination - in addition to high-quality publication in leading international peer-review journals and conferences, a substantial effort will be dedicated to organise technical workshops including with industrial partners within and outside the programme. Major impact of the work will be through technology demonstrations over the National Dark Fibre Infrastructure (NDFIS) to give carriers the confidence to move towards an intelligent optical network infrastructure. (ii) Advocacy: The Investigators are all known as effective and strong advocates of optical communications and will effectively use their substantial and diverse set of links to industry, opinion formers and the general public to enhance the impact of the project. (iii) Public understanding of science: TRANSNET will seek to use the creation of an intelligent optical network as a means of improving the public understanding of science. This will include public lectures (e.g. at the Royal Society), but also and perhaps more critically through outreach, through science festivals including the Big Bang Fair (targeting UK Young Scientists and Engineers) and the Cambridge Science Festival (targeting the general public).
C. Economy: TRANSNET will impact the economy through improvement in productivity, wealth creation and inward investment as industry seeks to utilise the outcomes of TRANSNET. Specifically, there are a number of beneficiaries beyond the project partners including: (i) Telecommunications/data service providers: TRANSNET will impact both traditional carriers and cloud services/internet service providers in planning, operating and evolving their networks. TRANSNET will have a major impact on reducing the management and operating costs of networks by providing a mechanism for automated service provisioning across all the layers of the network. (ii) Equipment and optical fibre manufacturers and vendors are facing the overall challenge of providing the necessary capacity to satisfy the growing data demands in the most cost-effective way and flexible way. The results of the research will inform industry's R&D directions.
D. Society: The digital infrastructure facilitated through TRANSNET, offers improved quality of life - from facilitating family friendly flexible working through to remote health monitoring of elderly. TRANSNET will inform and contribute to standards bodies and Government policy on infrastructure capability, security and broadband delivery - enabling informed policy formulation as networks evolve from being manually provisioned to autonomous entities.